How does the brain stop us overeating? Neuro-genetic control of eating, and how it changes with age.

Understanding how our environment, genetics, and nervous system interact across life stages helps improve health and treat disease. Many obesity-linked genes affect neuronal pathways controlling eating. Appetite drives food intake, while satiety signals fullness to stop eating. Sensory and internal cues regulate these signals, maintaining homeostasis and preventing disease.